PhysioWizard®- Covid-19

PhysioWizard(r) is the world's first, clinically validated, CE-marked, digital self-assessment tool and software triage platform for people experiencing muscle or joint (MSK) problems. The platform provides tailored advice and guidance to patients on how to self-manage their conditions, ensuring that they are only directed towards a GP or Physiotherapist for consultation where clinically necessary. This reduces the pressure on clinicians and enables them to direct their time toward patients who most require their skills.

While alternatives to face to face triage do exist -- such as telephone and video consultations - PhysioWizard(r) takes the evolution of triage to the next level, translating the knowledge and experience of a highly trained clinician into an online self-assessment available on any device, 24/7\.

This project aims to adapt the existing platform and deploy into GP surgeries, allowing for safe, online triage, quicker access to recommended care and advice, and video consultation where face to face is unavailable -- due to lockdown conditions or appointment waiting times.

After COVID-19, our lives are going to be more virtual than they have ever been before. PhysioWizard(r) will be at the forefront of this culture change, allowing patients and healthcare providers to realise how much of what normally happens face-to-face can be replaced by technology. This new acceptance will be a major turning point in the way healthcare is delivered.